Full physicochemical characterisation of novel seaweed-based biomaterials

Kelpi is a materials innovation company developing novel functional biomaterials from renewable feedstocks, such as seaweed, to replace traditional fossil-based plastics with sustainable alternatives. Our patent protected biomaterials provide outstanding water barrier properties whilst also being biodegradable at end of life. This allows for their use as sustainable packaging materials for a range of products in the food & drinks and cosmetic sector.

During this project we aim to establish the full physiochemical characterisation of our biomaterials which has been proven challenging to date. To achieve this, we will be taking advantage of the expertise and problem-solving abilities of the highly skilled and experienced staff, as well as the highly specialised equipment, from our two partner institutions involved in this project - Henry Royce Institute and Medicines & Healthcare products Regulatory Agency.